High entropy alloy nanoparticles

High entropy alloys are solid solutions of several metals and hold tremendous potential for catalysis, energy storage, and biomedical applications. Partnering with Platina Biomed, this project will use a range of typical inorganic materials synthesis methods to produce nanoparticles of these materials at a size scale useful for medical imaging technologies. These will be characterised using a range of methods and tested for imaging and energy applications.